Advanced detection and removal of poly- and perfluoroalkyl substances from drinking water and drinking water sources

There are around 15,000 per- and polyfluoroalkyl substances (PFAS) used in a variety of products and manufacturing processes; some are known to have detrimental health effects, but the effects of most are unknown. Often described as 'forever chemicals,' PFAS are strongly resistant to degradation or else their transformation products are, and many show bioaccumulative characteristics. For one substance, perfluoro-octane sulphonate, its mean concentration in UK estuaries exceeded the environmental quality standard by ten-fold. UK drinking water chemical monitoring targets just a small number of compounds. As UK water source quality declines, broadly applicable solutions are required to mitigate the largely unknown risks of any "hidden" toxic chemicals in drinking water.
Objectives:
1) A literature review on PFAS in drinking water and sources and sorbent chemistries used for water treatment.
2) Machine-learning (ML) assisted non-targeted analysis (NTA) of drinking water and sources using recently developed LC-HRMS (liquid chromatography-high resolution mass spectrometry) methods. Through connections with community engagement, water industry, and UK government regulatory datasets, PFAS 'hotspots' will be identified and analysed using suspect screening and NTA analysis. Samples will also be quantified for > 40 priority PFAS.
3) Evaluation of advanced sorbents for PFAS and broad scope chemical removal from drinking water and sources. NTA will be used to assess the removal capabilities of several advanced sorbents under a varied conditions using highly contaminated water.
4) Predicting chemical contaminant removal by advanced sorbents using ML and observed removal data.